Brining the SMART revoloution to bodyweight fitness training.

BGR Training is a fitness company with a mission to bring the SMART revolution to bodyweight fitness training.

The company has recently launched its first innovation, The BGR: the ultimate 3-in-1 fitness tool that enables anyone to workout anytime and anywhere using their bodyweight with a portable pull-up bar, single and grips, and gymnastic rings. The company has experienced sales at a global level from birth by selling into 47 different countries and capturing the attention and interest of industry giants such as Echelon, The NFL, and Reebok.

Following the successful launch of its first innovation, The BGR, the company is now preparing for the future of fitness by innovating to create bespoke fitness technology that will transform The BGR to become smart, connected, and data generating before extending the applications of the technology throughout the fitness equipment industry.

'RepTek' is the company's pre-emptive response to the inevitable digitisation of the industry. However, RepTek is no regular piece of fitness technology. RepTek has been designed to aid fitness users in their journey to achieve their fitness goals by analysing their performance -- the key to progression. RepTek will then use the stored information to create and evolve a bespoke and personalised workout on the user's behalf -- acting like a personal trainer.

The feasibility of RepTek has been proven using a Scottish Enterprise SMART Feasibility award, developing RepTek to TRL4\. The objectives of this project were achieved, demonstrating that RepTek possesses a significant competitive advantage for the company and that it can bring true innovation to an increasingly homogenised space. The company is now seeing Innovate UK funding to develop the technology further to TRL6\.

Achieving a TRL6 position will enable the company to produce a significantly improved demonstrator prototype, reduce the time and cost of achieving the MVP stage, engage with stakeholders, and identify the appropriate.

Allocating resources to the development of what's been described as '_next-generation fit-tech'_ at an early stage in the company's development carries risk. Ultimately, the purpose of this project is to carry on the momentum of the SMART Feasibility project and to de-risk the business proposition in the eyes of an investor.